Macromolecular materials in meteorites and asteroids

JAXA and NASA have announced the availability of samples of asteroid Itokawa. The samples were returned to Earth by the Hayabusa Mission. These samples may contain organic matter and the majority of this will be macromolecular in nature. The samples will be very small and techniques that access the major organic component are essential. Novel on-line hydrogenation equipment at Imperial College London can effectively liberate this material for analysis. The technique will be assessed for analysis of asteroid samples. Small meteorite samples will be examined and, where possible, asteroid sample returns. The findings will improve our understanding of life and its distribution in the Universe.

Potential impact
Scientific advances will be communicated through publication in the highest possible quality journals.

Origin of life studies attract enormous public interest. The work will be disseminated effectively through the professional services of the Imperial College London Press office in coordination with STFC.

Knowledge transfer will be facilitated by Imperial Innovations, the technology transfer office of Imperial College London, and the relevant funding opportunities provided by STFC to help with commercialisation.

The implications for space mission design and operation will communicated by the applicant at international conferences and via international committee work.